University of Durham and Evergreen Health Solutions Limited KTP 22_23 R3

To use machine learning and computer vision to develop a novel and trustworthy tool for unbiased prediction of skin diseases from photographs.